Measurement of Diboson production aiming at observing CP violation.

For my project I will be working with Run2 and Run3 data collected from the ATLAS Experiment at the LHC, analyzing in particular WZ and WW production, looking for the possibility of observing CP violation.